Behaviour and Design of Concrete Filled Stainless Steel Columns in Fire

Concrete filled stainless steel columns (CFSSC) combine the advantages of both concrete and stainless steel columns to offer a durable and high load carrying solution. Concrete-filled stainless steel columns are used in many engineering applications including: columns, beams, trusses and many forms of structural components.

The stainless steel grades most commonly encountered in construction industry are Austenitic, Duplex/Lean duplex and Ferritic grades. Austenitic stainless steels are generally selected for structural applications which require a combination of good strength, corrosion resistance, formability and weldability. Where higher strength and/or higher levels of corrosion resistance are required, the duplex stainless steels or lean duplex stainless steels, with lower material cost, are most suitable. Ferritic stainless steels, containing no or very low nickel content, provide a cost effective solution to applications where strong and moderately durable structural elements with attractive metallic surface finish are required.